Network analysis of the fly brain.

The proposed research will study the connectome data of the adult fly brain from a network science perspective. Novel
network analysis methods and models will be developed for the neurobiological context, in collaboration with the
researchers at MRC LMB. This research hopes to shed light on the neurological mechanisms underpinning the functional
and structural aspects of the brain.